Productivity from Below: Addressing the Productivity Challenges of Microbusinesses

Academic and policy interest in productivity rarely captures the experiences of an important segment of the small firm population: micro-businesses (1-9 employees). The informal and opaque management processes in such firms pose challenges for the assessment of productivity and development of practical interventions. This project uses rigorous academic research co-produced with non-academic stakeholders to design and implement policies that support management to boost productivity in such firms. Our context - disadvantaged communities managing and working in the catering, retail and creative sectors in the West Midlands - serve as a critical case to improve knowledge and practice on the relationship between management and engagement practices and performance in micro-businesses.

The research is collaborative and comprises three leading applied centres with researchers from a variety of disciplinary backgrounds: the Centre for Research in Ethnic Minority Entrepreneurship (CREME), the Enterprise Research Centre (ERC) and City-REDI (Regional Economic Development Institute). They work alongside non-academic stakeholders that rarely feature in 'mainstream' business support ecosystems (despite their reach in myriad micro-enterprise networks): Ashley Integrates (an award-winning social enterprise with a keen interest in promoting employability of migrants), the Bangladeshi Network (comprising four groups with local and national reach into the sector), Citizens UK (a national civil society alliance) and Punch Records (a business with a strong social mission to promote artists from deprived background).

A multi-method is adopted comprising five WPs that aim to develop insights into micro-businesses that can be used to develop interventions to promote productivity. WP 1 locates the project in the context of a recent national study on the characteristics of microbusinesses. Further analysis will highlight challenges facing those micro-businesses that have a desire to improve performance and grow. A granular understanding of management and engagement practices in micro-businesses will be generated in WP2 by in-depth qualitative investigation of 24 case studies of firms over an extended period of time. Manager and worker perspectives on the organization of work are evaluated. This knowledge is shared and utilized in WP 3 with a range of non-academic stakeholders, with the aim of mapping and mobilizing the business support ecosystem. Policy options will be identified, which will then - in WP4 - be tested and evaluated with micro-business owners who have the ambition to participate in bespoke change programmes to boost productivity. An active programme of knowledge exchange and dissemination (WP5) will cross-cut the project and will comprise a series of journey mapping knowledge exchange co-produced workshops, involving micro-business owner/managers and their employees, and external support agencies. These are designed to understand how involvement in the study has influenced any change to initial management style towards introducing new management and engagement practices, and how these have improved productivity. WP5 will also inform dissemination, and the qualitative component of the formative and summative evaluation.

The project will produce important practical outcomes for businesses my providing support for evidence-based interventions that will benefit around 30 micro-businesses that participate in customised programmes designed to upgrade leadership and management skills leading to a boost in productivity. Insights from their experiences and will promote greater understanding of 'what works' that can guide practitioners in other contexts.

The project will also actively support the development of a more responsive and inclusive business support ecosystem in the West Midlands by mobilising 'mainstream' and non-traditional intermediaries (for example, our non-academic partners) and via multiple pathways of engagement.

Potential impact
The potential impact of the proposed research is far reaching. The insights generated will directly benefit strategic and operational policy making and business support delivery. It will help stakeholders to devise and refine policy approaches targeted at enhancing managerial capability and employee engagement to increase productivity. The list below indicates who benefits and how they benefit:

Micro-business owners from marginalised communities: approximately 30 owners will benefit directly by participating in the bespoke support provided in WP4. Benefits will accrue from the provision of tailored business support to improve productivity which will sit alongside the main Aston Programme for Small Business Growth. Similar independently evaluated programmes involving the Aston Centre for Growth in Aston Business School have resulted in performance improvements of an additional 22% three years after participation in an intensive leadership and management education programme. These micro-business owners will benefit by being signposted to appropriate sources of business advice by representatives of business support providers. Learning accrued from the initiative with community-based networks will be disseminated through blogs, policy briefings, and workshop participation (including via the CREME Annual Ethnic Minority Business Conference). This engagement will provide a platform for expanding the capacity-building potential of this initiative beyond partners in the project.

Non-academic partners will benefit from acquisition of new detailed information on micro-businesses, which can be used to improve their service offer to such businesses. This will be achieved by researchers, partners and 'mainstream' business support stakeholders working closely together and sharing knowledge and expertise on enterprise support.

Local and national policy makers will gain intelligence on policy options from marshalling evidence on what works - and how - in business support from co-produced working papers. The research team brings together experienced applied researchers with experience of working together and separately on projects for sponsors with interests in enterprise, management, employee engagement, business support and local economic development - including BEIS, the Joseph Rowntree Foundation, LEPs and Growth Hubs, local government and third sector organisations. As such the research team is experienced in preparing and disseminating research findings to a range of audiences.